Justice and Healing Through Online Spaces: Exploring Online Self-Representations of Sexual Violence Victim-Survivors

Justice and Healing Through Online Spaces: Exploring Online Self-Representations of Sexual Violence Victim-Survivors